The University of Manchester and Accenture (UK) Limited

To develop and embed knowledge of agile leadership and team agility to support new agile ways of working and support the development of training materials to address challenges brought by working in a COVID-19-secure environment.